Staffordshire University amd Partners for Endoscopy KTP 23_24 R3

To develop a medical equipment management system, with track and trace capabilities for medical equipment's usage and cleaning, with the objective to transform patient safety. Using technologies such as sensors, signal processing, wireless communications, software development and cloud product development.